Creating a value network through supplier adoption of sale-of-service business models

Riversimple, who are currently developing ultra-efficient fuel cell electric vehicles, have formed a collaboration with Ecodesign Centre Wales, QSA Partners, KS Composites, Swagelok Bristol and MARK Water Pumps to explore the feasibility of creating a value network through supplier adoption of sale-of-service business models. Selling mobility as a service, rather than cars, is a key part of Riversimple's strategy, as this creates a competitive advantage through resource efficiency. By encouraging supplier to adopt the same model their interests will be aligned, with the potential to realise significant value when compared with traditional business models. The study will create an agreed value proposition for one supplier to Riversimple to adopt a sale-of-service approach and a plan to pilot the business model alongside the first customer trial of Riversimple vehicles. Suppliers will be selected for the pilot through a planned engagement process. A further outcome will be the development of a methodology for supplier sale-of-service development, for use by Riversimple and for wider dissemination.